Community driven science education and research tool by Interactive Scientific

Many of the major challenges and opportunities that face our 21st century world are a result of the dynamic behaviour of invisible things – atoms and molecules. It is impossible for humans to directly see or interact at the nano-scale due to the size and speed of nano scale particles. A step change is required in the way we, as a whole society, engage with global challenges, such as climate change mitigation, combatting antimicrobial resistance and supplying clean water access for all. My vision is to create a new scientifc ecosystem based around a software platform (Nano Simbox) that is designed (visually, socially and experientially) in a way that changes the way people think about and interact with scientific challenges that affect the world around them. Sharing of user generated content is a vital part of the vision and ultimately the platform will be a place that can be used by cutting edge researchers to crowd source scientific solutions. During this project we will carry out crucial design and development work to provide a mechanism for user generated content in Nano Simbox, so a user can define the scientific world that they want to explore and then step into simulations that are underpinned by real science. The applications of this product are in education and scientific research.